ParcelVision cross-border e-commerce

ParcelVision is a cloud based shipping platform that helps retailers and e-commerce providers reduce transportation costs by up to 80% and manage their logistics from the point of collection through to delivery. ParcelVision is now seeking to develop cross-border e-commerce-as-a-service technology to enable exporters to sell more to more markets, and create new exporters. This disruptive technology will enable retailers to remove all of the risk and complexity of exporting and help government achieve it's aims of increasing both the number of exporters and value of exports.